Mass photometer

Biomolecular Core (BMC) will house, maintain, and use the mass photometer. BMC is a full cost recovery Shared Research Facility that specialises in production of viral vectors, bookable equipment, and training, all managed via an online booking system. The mass photometer will be bookable and available to internal customers, over +14 Research Centres, with an active customer base of +1200 that currently use the BMC and external users including commercial companies. Customer research interests include reproductive health, inflammation, neuroscience, molecular and cellular medicine, and translational research, amongst others. The mass photometer will specifically aid recombinant adeno-associated virus (rAAV) production since this is currently hampered by the lack of a mechanism to check the integrity and thus quality of rAAV being produced.

Technical abstract
Biomolecular core facility (BMC) is a full cost recovery Shared Research Facility formed in 2011 that specialises in production of viral vectors, bookable equipment, and training, all managed via an online booking system. In house customers number +1200, and all equipment and facilities are available to internal and external researchers, academic and commercial. BMC is moving towards providing recombinant adeno-associated virus (rAAV) as a service, complementing existing packaging of lentivirus. rAAV can be packaged with up to 12 different serotypes with different in vitro and in vivo tropisms and are routinely used as gene therapy vectors to effect differences in gene expression within cells and tissues. We have packaged a number of serotypes and used quantitative PCR to determine genome copies, (GC/ml), all preparations have at least 4 x 10e12- 1 x 10e13 GC/ml. However, quality control experiments on cell-lines and organoids have been inconclusive, rAAV quality control can be problematic with current methods relying on further purification by analytical ultra-centrifugation, and assessment with electron microscopy (cryo-TEM) for empty versus full rAAV particles, which is time consuming, costly, and requires the kit. Thus, we have tested mass photometry using a Re-Feyn 2MP-mass photometer as an alternative cost effective tool to assess empty versus full rAAV preparations and eventually use as a means to refine the rAAV packaging and isolation process. Mass photometry measures light scattering at a glass interface, is easy to use, takes 5 minutes per sample, is relatively inexpensive at £4 per sample, but requires investment in a mass photometer, and can measure DNA, protein and viral particles. Mass photometry of the rAAV preparation's currently packaged identified a minimum of 40-60 % full versus empty, providing confidence in our rAAV isolation process and reassuring customers.